Sicilian Cultural Identity and Artistic Abstraction: Carla Accardi, Pietro Consagra, Antonio Sanfilippo (1945-ca.1975)

Sicilian Cultural Identity and Artistic Abstraction: Carla Accardi, Pietro Consagra, Antonio Sanfilippo (1945-ca.1975)